Peopling of the Tularosa Playa during the Last Glacial Maximum

There is something hugely emotive about leaving or finding a footprint that provides a direct connection to the past and to past behaviour. White Sands National Park in New Mexico is a dried lake bed with literally thousands of footprints left by humans and extinct Ice Age megafauna such as mammoths. They tell of story of life on this dried lakebed (playa) during the ice age. The footprints are so extensive they allow us to track mammoths, camels, giant ground sloth and dire wolves across the lake bed and reveal their interaction with early human hunters. Like no other site they provide a unique window into the past. It is a truly amazing place for ichno-archaeology or put another way the study of track fossils a discipline called ichnology.

In September 2021 we managed to date these footprints at one locality and the age surprised us and challenges conventional wisdom about the peopling of the Americas. They date from the height of the glacial cycle, referred to as the Last Glacial Maximum when ice sheets formed an impenetrable east-west barrier across North America. Traditional models have folk penned up in Alaska having walked from Asia waiting for this ice sheet barrier to melt before migrating south. Our work changes that with people confirmed at White Sands south of the ice sheet barrier over two millennia between 21,000 and 23,000 years ago. Clearly, they must have arrived before the ice barrier, but how much before? What were these people doing in New Mexico? How did they survive? What were their lifeways? The footprints at White Sands can answer these question; we have written the headline but now need to mine the full potential of archaeological information that we can from this site.

There is another hugely important dimension to this work. These footprints represent the ancestral footfall of indigenous peoples, yet scientific hegemony emasculates their voice, yet they have a right to tell their stories and for their footprint narratives to be heard alongside those of archaeologists. We propose to develop new ways of collaborative working based on respect and reciprocity which recognises and values multiple truths about the White Sands footprints. There is a need to develop methodologies that embrace indigenous methods since footprint discoveries are occurring around the world with increasing frequency. This research will train and equip a new generation of ichno-archaeologists for this brave new world of discovery while adding vital information to long debated questions around the peopling of the Americas.